Harper Adams University and Tuffa UK Limited

To increase market for current micro-AD system by incorporating and testing: i. Dewatering equipment to reduce digestate storage volume/cost. ii. Trickling filters for the recovery of water from liquid digestate for reuse in the micro-AD system.